London BIM

A proof of concept focusing on System Centric Safety and potential benefits of BIM to support the adoption of CAV technologies in future mobility services. BIM models are currently used in major road infrastructure projects, but not for the urban road systems where future CAV based mobility services will operate. By merging the traditional BIM approach with data relevant to the CAV community such as road surface, line markings, street furniture, utilities to create the basis for a cost effective validation tool.